'Hungry for Words: A cross-disciplinary approach to articulating, communicating and understanding male anorexia'

The research network will investigate aspects of the eating disorder (ED) anorexia nervosa (AN) in males by bringing distinct arts & humanities perspectives to medical and health sciences thus mapping a field of cross-disciplinary enquiry. The collaboration is informed by the AHRC's highlight notice 'Cross-Disciplinary Research Networks Exploring Emerging Areas of Cross-Council Enquiry' and focuses on the AHRC highlighted areas of well-being and mental health.
Whilst EDs in females (e.g. anorexia, bulimia) are being explored fairly extensively in medical and cultural approaches, there is significantly less engagement with male EDs in general and male AN in particular. Despite being perceived as a 'female-only-problem', ED-charities suggest that male AN is an increasing problem in Western countries and highlight the need for greater awareness and more research. The relationship between human beings and food is highly complex and affects many aspects of life, involving biological, psychological, economic, social and cultural factors. This stresses the need for a wider and cross-disciplinary engagement that also takes questions of gender into account. All this makes our proposal timely and highly relevant and emphasizes its potential to stimulate innovative research.
Our network of international UK- and US-based investigators facilitates significant boundary-crossing exchange between medicine, psychiatry, mental health science, education, english, modern foreign languages, linguistics and mathematics to develop a joint research agenda. We also collaborate closely with named partners from 4 ED-charities in our research and impact activities (educational events with schools and UG students, a workshop with teachers, student training events). Our project has significant potential to impact on individuals, health and educational professionals, the wider public and policy-making and for future collaborative work across the disciplines. It is situated in the emerging discipline of health humanities that provides a platform for linking health disciplines with the arts & humanities encouraging innovative applications of the latter to improve the well-being of individuals and societies. It is also informed by the interdisciplinary work of Nottingham's Institute of Mental Health.
At the heart of our network is the desire for further research on, and to raise awareness of, male AN. It explores aspects of male AN in the UK and draws comparisons with North America, Germany, France and Italy in 3 areas of personal narrative: literature (fiction and autobiographical writings), online egodocuments (personal accounts in weblogs and forums), and oral accounts (client-led oral communication in a wider therapy context). Whilst participating researchers from academic institutions bring a distinct arts & humanities perspective to these 3 areas, the proposed key activities are not primarily designed to advance individual disciplines but to spark new conversations with participating scholars from medical and health care sciences. The project facilitates comparisons across different areas and explores how personal narratives can add to the understanding of male AN in a medical and healthcare context. Developing a joint research agenda has the potential to inform and transform the treatment and management of male AN framed by cross-disciplinary research questions:
How can personal narratives of male EDs delivered in literature, online egodocuments and client-led oral accounts
- help males with AN in an innovative manner?
- aid and inform their treatment beyond established medical definitions and paradigms of socio-culturally constructed concepts of disorder and gendered behaviour?
- be used in educating and training health care professionals?
- contribute to greater public knowledge, awareness and understanding?
How, in turn, can insights from healthcare professionals aid to the understanding of these 3 types of personal narratives?

Potential impact
The network activities will benefit the following 6 groups:

Group 1: School pupils from secondary schools
The age group identified by researchers as most vulnerable regarding EDs is early- to mid-adolescence. By holding interactive educational events tailor-made for this age group of boys and girls we will contribute to their education and awareness regarding healthy eating behaviour, (over-)exercising, EDs in general and AN in particular. Sessions are aimed to show pathways to positive body image and building self esteem thus contributing to their well-being and quality of life. In separate informal groups led by a trained male ED-charity facilitator, boys in particular will benefit from an approach that breaks down concepts of AN as a 'female-only' problem and encourages them to voice any issues they may have. All pupils will benefit from personally coming to know charity-workers, some from the local area, who can provide confidential help and support beyond this event and equip them with useful further information and addresses. An additional benefit is that we encourage young people to a campus visit who may not have visited a university otherwise potentially leading to their social, educational and cultural benefits.

Group 2: Male undergraduates
Another group recognized as vulnerable for EDs is students, particularly in their first year when facing significant life changes. Young men from this group will benefit from our expert-led tailor-made workshops addressing specifically male EDs and AN in the new environment of a university. Other benefits regarding their education, awareness beyond gendered concepts, self esteem, body image, quality of life and well-being are comparable to group 1. They also benefit from being introduced to specific support networks for students: students' counselling and support services and, at UoN, the newly established 'EDs and Students Service' in addition to local charities off campus.

Group 3: Teachers and school staff (e.g. nurses)
They will benefit by increasing their knowledge and awareness of male AN in boys and by discussing best practice and integration of the topic into teaching activities. Their recommendations, ideas and concerns will be communicated to policy-makers attending the final symposium with a view to feeding EDs and male AN into the National Curriculum.

Group 4: Health and Educational Professionals (in training)
Through 2 training sessions with students in Medicine, Nursing, Psychology, Education and other relevant disciplines the project has the potential to influence the training and approach of future health professionals. Students will benefit from specialist sessions (by First Steps ED-charity, participants, PI and CoI Micali leading UCL's MSc in EDs) on problems and perspectives of recognising and treating male AN. They will benefit further from learning about the importance of cross-disciplinarity and how arts & humanities knowledge and practice (e.g. regarding personal narratives) can enhance well-being and mental health. In addition, opportunities for exchange with other students on different programmes will broaden their horizon helping them to become reflective practitioners.

Group 5: Members of the public
Through dissemination of the network's activities in the media and on the website the wider public will benefit from raised awareness for male AN, potentially leading to more caring open-minded communities equipped with information how to seek help and support for themselves and others.

Group 6: Policy-makers
The network has the potential to inform and transform policy-making on mental health and EDs in general and male AN in particular by engaging in exchange with government representative and NHS spokespersons during our final symposium and presenting to them at relevant national and international conferences. More awareness regarding male AN, e.g. mirrored in an update of the 2004 NICE guidelines will be of public benefit.